Developing a lower cost, higher efficiency SOFC mCHP system for the UK residential market.

This project will bring together Ceres Power’s unique solid oxide fuel cell (“SteelCell”) technology, Smart Power Solutions’ high-efficiency power electronics systems, as well as the expertise of a global OEM, to develop a micro Combined Heat and Power product for residential markets.

Success will deliver a system design integrated with significant UK technology value and enable a decision to be made on a UK product field trial and launch programme.

Innovate UK funding is critical to this development happening here in Britain and will allow the specific challenges of the UK market to be addressed earlier.

In addition, the funding will enable Ceres Power to deliver a robust, reliable and scalable fuel cell stack design for integration into the power systems of world-leading OEMs. Thus, accelerating the opportunity for the deployment of a distributed power system which generates cheaper, cleaner and more secure energy in the UK and in overseas markets.